Paper Traces: Women's Stories, Ephemeral Texts and Hidden Objects

This thesis contextualises manuscript material and print ephemera at Georgian National Trust properties within the eighteenth-century's vibrant culture of letters, including epistolary fiction and property novels. I address the complex social and spatial contours of women's isolation, in contrast to scholarship that has understood the country house as a hub for female sociability. At the same time, my findings will supplement research by Marcia Pointon and John Stobart, among others, who have explored how material objects allowed women to negotiate loneliness. Objects, however, constituted only one method of managing such feelings. By focussing on literary and ephemeral texts, this thesis uncovers a more comprehensive picture of the multi-faceted ways that writing, reading and consumption operated within the Georgian country house. I study a range of material manoeuvres, both real and fictional, to bring together archives, objects and ephemera for a new and textured understanding of women at the country house.

Written records at Nostell Priory and Dunham Massey indicate that elite women, such as Sabine Winn and Mary Booth, found the country house as much a place of ease and sociability, as constraint and isolation. While preliminarily research, by Kerry Bristol and Serena Dyer, has explored how Winn's written accounts gave her access to fashionable society, I examine instead how Winn's writing was fundamental to shaping her own identity, as a foreign wife at a country seat in Yorkshire. Winn gained a significant means of expression by writing to dressmakers and other merchants. It is through these material manoeuvres that she made her place within elite English society, rather than through the specific objects she purchased. Dunham Massey was home to two Mary Booths, mother and daughter, whose lives were both dominated by the controlling George Booth, 2nd Earl of Warrington. Manuscript evidence here reveals how the mother's life differed dramatically from that of her daughter's; such distinctions are communicated through notes in estate ledgers and letters. I pair these records with those of Margaret Bourchier at Beningbrough and Elizabeth Egerton at Tatton.

Reading archival records through the lens of social history and material culture studies, as well as literary studies, my thesis follows an interdisciplinary approach. Similar tensions were actively explored by eighteenth-century authors, as in Samuel Richardson's novels 'Pamela' (1740) and 'Clarissa' (1748-49). In 'Pamela', the country house functions as a site of extreme isolation for the titular heroine. Like her real-life counterparts, Pamela uses paper and ink to counter spatial and emotional isolation: writing, and its material forms, help to negotiate the strictures of masculine property owners. Other authors, such as Frances Burney and Charlotte Smith, likewise engage the problem of property and ownership in their epistolary fiction and property novels.

The thesis comprises three themes: isolation; the life cycle of ephemera; the spatial relations between ephemera and domestic architecture. It will illuminate specific periods in women's lives when these material manoeuvres were more, or less, significant. Indeed, the differing circumstances of the Booths at Dunham Massey, Winn at Nostell, Bourchier at Beningbrough and Egerton at Tatton, will generate a range of insights into the diversity of their writings. Finally, I link isolation and the lifecycle to the spatial significance of women's material manoeuvres, exploring where in the home this reading and writing occurred in relation to the simultaneously public and private nature of the country house. This project's focus on ephemeral texts will advance scholarship on the country house and Georgian women. Undertaken in partnership with the National Trust, my research will directly inform the interpretation and presentation of women's histories within their properties.